Biological CO2 Upcycling into Green Ethylene

This project will develop and demonstrate a novel biological process that converts carbon dioxide from biogas, flue gases, and wastewater directly into bioethylene, a key industrial chemical. Ethylene is widely used to produce plastics, packaging, and other materials, but today it is manufactured primarily from fossil fuels using high-temperature processes that are both energy-intensive and major contributors to greenhouse gas emissions.

Our proposed innovation uses an innovative synthetic biology technology for direct conversion of carbon dioxide into bioethylene. Unlike conventional approaches that require costly hydrogen or carbon monoxide as reducing agents, our process eliminates the need for both. Instead, the bacteria use the nutritional content of wastewater as their energy source, driving the biocatalytic conversion in a sealed bioreactor system. This breakthrough enables a net-energy positive process, meaning that the energy required to operate the system is lower than the energy contained in the bioethylene it produces.

The project will deliver a laboratory-scale demonstration system to validate the technical feasibility of this approach. WAlongside technical development, we will conduct techno-economic and environmental analyses to benchmark the process against fossil-based ethylene and assess its contribution to the UK's net zero targets.

The potential benefits are significant. Producing bioethylene at a cost competitive with fossil fuels would remove the current "green premium" that has slowed adoption of sustainable chemical production. This technology could allow major UK facilities, such as the ExxonMobil ethylene plant in Fife, to transition toward net zero while maintaining competitiveness. More broadly, the approach supports circular economy principles by turning waste and emissions into valuable products, while reducing the environmental burden of both wastewater and carbon dioxide.

If successful, this innovation will create new opportunities for the UK in bio-based chemicals, strengthen the country's position in the global transition to net zero, and unlock export potential in Europe, North America, and Asia.